University of Warwick and Elsoms Seeds Limited

To establish protocols to collect, identify and store pathogens which cause vegetable and herb crop diseases and use them to improve plant resistance breeding programmes.